Chrome Free Aluminide Slurry Coatings for Gas Turbines

The aerospace engine and industrial gas turbine industry have historically used corrosion resistant coatings manufacturfed from precursors that contain hexavalent chrome. These slurry based coatings are cost effective and offer the best corrosion resistance. The REACH regulations will ban the use of the hexavalent chrome precursors from Septmber 2017. New coatings therefore need to be developed that offer the same or better high temperature corrosion resistance without a significant increase in cost. A consortium of Siemens, Rolls Royce, Indestructible Paint and Monitor Coatings have come together to develop new hexavalent chrome free slurry coatings that can be applied to high temperature components in gas turbines. Three new forumaltions will be developed and tested within the programme with the aim of taking the technology to TRL4 by the end of the project, and to introducing the coatings into service within thrtee years after the end of the project.